Artificial Intelligence and Machine Learning to identify missing Non Domestic Rates using satellite imagery and other data sources

"The project is supporting UrbanTide to increase Council's revenue generation on Non Domestic Rates via their USMART platform.

They will use Artificial Intelligence and Machine Learning to identify missing Non Domestic Rates through the analysis and integration of various open and closed data sources.

It will fund development of their core USMART platform to offer greater functionality for public sector clients allowing them to mix their own data with other available data sources to identify rates that should be getting paid and are not.

It will give their clients greater control and unlock value in their data enabling them to make their data smart."